REINSTATE: Repair, Enhanced Inspection, and Novel Sensing Techniques for increased Availability and reduced Through life Expense

The ATI estimates that through-life engineering services in civil aerospace will be worth $2.5 trillion over the next 20 years. Within the widebody aeroengine market, airliners continue to use long-term service agreements such as Rolls-Royce's TotalCare package. In order to maximise engine uptime and product availability, and to keep the UK at the forefront of this servicing revolution, the eight REINSTATE partners will develop a portfolio of sensing, inspection, and repair techniques for use within on-wing installed engines, in the aerospace maintenance, repair, and overhaul network, and in an array of neighbouring industrial sectors.